KestrixHOME: engaging, 3D home heat-loss visualisations to inspire retrofit action

Energy utilities, who will finance £1B+ in home retrofits for customers through 2026(4) and require even more uptake from able-to-pay customers in order to meet net zero goals, recognise that existing tools for driving resident buy-in around retrofits are not fit-for-purpose. They are not driving adoption of retrofit at scale: while 60% of UK residents would like to retrofit their homes, only 34% plan to in the next year. Cost is cited as a leading deterrent, but equally problematic for residents is uncertainty and a sense of being overwhelmed by where to start. If resident buy-in on retrofit is to be achieved, a novel approach to communicating retrofit options that reduces uncertainty for individual resident-users is required.

To solve this problem, Kestrix has formed a collaboration with the Energy Systems Catapult (ESC) Living Lab to improve its product, KestrixHOME, which visualises heat loss and energy performance for resident-users through engaging, interactive 3D thermographic models, recommends actions available to the resident, and ultimately reduces uncertainty around retrofit options. KestrixHOME will reach resident-users through energy utilities, who have an obligation and interest in driving energy efficiency across their customer base. In the United Kingdom, energy utilities are required by law to finance retrofit measures(4). Additionally, helping customers on the journey to energy efficiency helps grids run more efficiently, mitigates the need for investment in new power generation and distribution infrastructure, helps in claiming emissions reductions required to meet net zero targets, and builds satisfaction and loyalty amongst customers in a competitive energy market where customers have a choice of providers.

KestrixHOME builds on Kestrix's flagship product, KestrixSURVEY, which helps UK social housing providers plan, price, and verify retrofits at the stock level, using 3D energy performance models.

ESC's Living Lab enables access to over 2,000 technology-enabled smart homes across England, Wales, Scotland and Ireland with a range of tenures, property archetypes, and demographics. Kestrix's collaboration with ESC will enable rigorous testing of a visual product with end users, providing the evidence that the interface is sufficiently motivating, driving significant behavioural change(3). Once technology is developed, tested, and improved, Kestrix will reach a new end-user (residents) -- unleashing thermal imaging's behavioural change potential to increase retrofit uptake hopefully by \>5x, mitigate fuel poverty risk, and drive the UK's transition to a net zero economy.